Hybrid Turbocharger

This development project aims to reduce engine emissions using Aeristech's patented
electric motor-driven compressor and turbine-driven electric generator ("Hybrid
Turbocharger Technology", HTT). A feasibility study has shown that HTT can
improve engine efficiency and reduce emissions. A previous GRD industrial research
project showed that HTT components could be designed and built to the required
specifications for engine turbocharging. This project will integrate HIT with an
engine in order to achieve increased power and reduced emissions, in-line with
theoretical expectations. First, Aeristech will develop an off-road heavy diesel
variant, since these engines are simple and cost-effective to modify and tune. Second,
Aeristech will develop a mainstream automotive engine demonstrator with a more
complex control system and a more refined mechanical design. Following the
project, Aeristech will develop HIT into a product portfolio targeting a wide variety
of engines across heavy diesel and automotive markets.